Development of Prototype - Inhaler Waste Shot Machine

Asthma drugs are administered orally by an inhaler that “shoots” the drug into the respiratory
system. An inhaler consists of a pressurised can containing the drug and a plastic case that
contains the can. It is estimated that over 2.5 billion inhalers are produced each year and every
batch of inhalers manufactured has samples tested before being released for sale. The tests
measure the key physical characteristics of the first, middle and last shot in the can/inhaler,
and the intermediate shots need to be removed from the can safely in a process known as shot
wasting. There is a small but growing, high value market for machines that manage the waste
shot process. Current waste shot machines are obsolescent, largely of USA origin. Novi
Systems Ltd’s business strategy is to design, develop and produce a market leading, efficient,
innovative waste shot machine. After a successful Proof of Concept Study, the second stage is
to develop a pre-production prototype of the new machine.